Organometallic chemistry of well-defined Pd(I) and Pt(I) complexes.

Building on previous work in the group, the objective of this project is to explore the coordination and organometallic chemistry of well-defined, mononuclear Pd(I) and Pt(I) complexes; especially in the context of applications in challenging bond activation reactions and ultimately with a view of implementation in catalysis.